Detecting Patient Deterioration using Bodytrak®

Ensuring patient safety is challenging since patient deterioration can happen rapidly and go un-noticed. Consequently, the NHS makes use of the National Early Warning System (NEWS) - a vital signs monitoring framework, in order to monitor patients and facilitate early intervention. Currently, the vital signs are obtained manually by staff, which is an error prone and time consuming task. We believe that automating vital signs acquisition for NEWS score calculation is the way forward for the improvement of reliability and efficiency of the care pathway. While some of vital signs can be reliably detected using established sensor platforms, it is more difficult to automate the acqusition of other vital signs reliably. Therefore, the primary objective of this project is to conduct a feasibility study on the acqusition of the more challenging vital signs by means of Bodytrak®, an unobtrusive vital signs monitor, designed by Inova Design Solution Ltd, in a post-operative environment. A secondary objective is to carry out carry out a preliminary study/evaluation for the integration of Bodytrak® into the NEWS framework.